Partnering older drivers with new driving technology

Main aims and objectives

At present there are over 12million people aged 65+ in the UK, but as yet there has been little investigation of how older drivers cope with advanced driving technologies such as head-up displays, augmented reality windscreens, or semi-autonomous vehicles. As they age, drivers' cognitive and spatial abilities in particular, change (Maerker et al. 2019; Learmonth et al., 2018) and increased prevalence of diseases, such as stroke further impact these difficulties (Rossit et al., 2012), enhancing accident risks.

In addition, if care is not taken, the increasing amount of information presented by advanced driving technologies can overload older drivers (Learmonth et al., 2017) and make driving even less safe. The aim of this project is instead to 'partner' the car to the older driver: we will investigate how the car could work with the older driver, augmenting and enhancing their spatial and cognitive abilities, and thus providing support rather than increased distraction/complication.
Using a simulator, the first stage of the work will look at measuring basic driving performance such as steering, gaze and responses to distractors, to allow us to build a good model for older drivers' behaviour under different driving scenarios.

Two potential example areas will then be considered to support older drivers:
Augmented reality windscreens: these could adaptively provide an enhancement of the environment, other vehicles or obstacles on the road, thus making them easier to recognise for those with poorer vision. One example would be automatic obstacle detection with the car further enhancing edges to make them stand out more against the background. Additional modalities such as 3D audio and haptic cues could be further areas of investigation.
Semi-autonomous driving: A semi-autonomous NHTSA Level 3+ car could offer to take over the driving if the driver appears to need support, an option most likely to be taken up by older drivers, especially those with age-related diseases such as stroke . However, once in autonomous mode, vigilance is required so that the driver can take back control, if needed. Yet maintaining vigilance is a known issue for older populations, so maintaining enough situational awareness to take over driving may well prove very difficult. We will study this problem and look at how the car can hand back control to the driver in a way that does not cause more problems.
At the same time we will investigate driver acceptance of these new technological aids to ensure that the tools we design are acceptable to older drivers.

Proposed methods

We will work with Brewster's driving simulator which allows us to run controlled studies with inbuilt tools such as eye tracking, gesture tracking and driving performance measurements, along with in-car displays of different types. These can be run in either VR or on a large projection screen. For example, with eye-tracking we can monitor where drivers look in the scene and if they are neglecting particular areas, we can encourage them to move their gaze. "